A Life History Analysis of Housing and Employment Insecurity and their Relationship with Allostatic Load Biomarkers

A Life History Analysis of Housing and Employment Insecurity and their Relationship with Allostatic Load Biomarkers